Entrepreneurship, Art, and Science for Environmental Sustainability (EASE): Seamless collaboration for impactful climate communication

Despite the escalating urgency of the climate crisis, scientific knowledge often struggles to connect with public audiences. Technical language, abstract models and inaccessible discourse create barriers to understanding and emotional engagement, leaving many individuals disengaged and unable to act meaningfully. Meanwhile, the creative arts have proven potential in translating complex climate data into emotionally engaging, memorable experiences. Yet such collaborations remain under-supported, lacking the institutional structures and incentives needed for sustained impact. Entrepreneurship, Art, and Science for Environmental Sustainability (EASE) proposes a radical shift: to embed artistic co-creation and entrepreneurial thinking directly within the sites of climate research. By transforming scientific outputs into emotionally resonant and actionable communication tools, EASE creates new pathways for public engagement, behaviour change and policy relevance.
EASE addresses three significant challenges hindering effective climate communication: (i) traditional disciplinary silos, combined with the logistical challenges of conducting climate science in remote field sites, often limit sustained interdisciplinary collaboration—making it difficult to co-create climate communications that are scientifically robust, creatively engaging, and practically actionable; (ii) creative approaches to climate communication often lack sustainable business frameworks, restricting their scalability, durability and integration into mainstream scientific research and public outreach; (iii) current climate communication practices lack integrated mechanisms for robust, evidence-based assessment of their social, emotional and behavioural impacts, hindering iterative learning, policy integration and public trust.
To address these challenges EASE introduces the Climactic Assemblages Methodology (CAM), a robust interdisciplinary methodology blending sustainable artistic co-creation, rigorous scientific investigation and structured business innovation. CAM incorporates proven entrepreneurial principles, iterative market testing, and business modelling into the art/science interface, ensuring outputs are culturally resonant, economically sustainable and locally attuned. Artist Venturing Labs, a key component of CAM, embeds artists within scientific fieldwork and ideation contexts, enabling rapid co-development and refinement of Minimum Valuable Prototypes (MVPs)—co-designed, innovative tools such as narrative-based digital experiences and immersive installations rooted in regional environmental data and rich histories. Importantly, MVPs represent socially and ecologically sensitive prototypes shaped collaboratively by artists, scientists, entrepreneurs and local stakeholders. CAM thus establishes reciprocal interdisciplinary benefits: scientists gain engaging communication methods; artists adopt empirical, sustainable approaches; entrepreneurs leverage culturally meaningful design strategies; and communities participate directly in shaping impactful stories.
UKRI-funded research, including world-leading climate science, often occurs in remote or environmentally vulnerable regions—within and beyond the UK—where the impacts of climate change are already being felt most acutely. From a climate justice standpoint, researchers bear a growing responsibility to communicate these realities in clear, resonant, and regionally inclusive ways. By aligning art/science co-creation with sustainable business models and Triple Bottom-Line criteria (Economic, Social, and Environmental), EASE creates a virtuous cycle of impact: financial sustainability enhances long-term engagement, driving scalable social and environmental action. The project outputs—including refined methodologies, tested communication experiences and tools, and proven interdisciplinary frameworks—are disseminated internationally via interdisciplinary conferences/workshops, collaborative publications and an EASE-NET platform (a media-rich project dissemination and networking platform).
In the long term, EASE will cultivate a new generation of interdisciplinary researchers skilled in integrating creative arts, robust science and entrepreneurial thinking. Project outcomes inform and enhance educational curricula, guide evidence-based environmental policy and establish internationally recognised frameworks for effective interdisciplinary climate communication. Ultimately, EASE’s conceptual innovations position the UK as a global leader in integrating scientific understanding and creative arts for greater societal and environmental benefit.